University of Durham And Centre for Process Innovation Limited

To develop new methods and models for controlled production of pharmaceutical and nutraceutical co-crystals and polymorphs to enhance the range of services in the health sector.